Support for Spirit Digital launching their remote patient management software into the US healthcare market

**PROBLEM**

Multimorbid patients have 2+ medical conditions that require concurrent treatment.

Digital health platforms aligned to single-disease clinical guidelines perpetuate shortcomings for managing multimorbidity by failing to accommodate individual patient need, causing:

* Care fragmentation (multimorbid patients experience 40% more care coordination problems than non-multimorbid patients).
* Difficulty managing treatments.
* Conflicting medical advice.
* Worse health outcomes.

**VISION**

Spirit Digital are developing an innovative digital health tool to support multimorbid patients.

**OPPORTUNITY**

A recent review estimated the global prevalence of multimorbidity at 33.1%.

**OBJECTIVES**

This feasibility project aids Spirit Digital building a research and innovation partner network to facilitate export of their new product.